Very High Speed Communications Infrastructure for the UK's Strategic Road Network - Feasibility Study

A study into the feasibility of adapting a very high speed (10Gbps+) communications technology being developed for the UK's Rail Network for use on the UK's Strategic Road Network (SRN). High Bandwidth, Low Latency communications are a key enabler for connecting the country through the SRN, as it is a key enabler for a whole range of other innovations, enabling the loop to be closed between digital roads and vehicles.